Listening With Light: Fibre-Optic Sensors for Permanent Seismic Reservoir Monitoring

We have completed a programme of initial applied research and demonstrated that fibre-optic-based sensors can be developed to meet the requirements of seismic hydrophones and geophones for time-lapse, four-component (4D-4C) seismic-based permanent oil and gas reservoir monitoring.
Further applied research is required to address deficiencies in the performance of the sensors in terms of noise floor and overscaling and explore options for the sensor packaging to optimise geophysical performance as well as manufacturing and deployment considerations.
Experimental development is then required to design, build and test the sensors, sensor packaging and array in both a laboratory and field environment.